WikiKore Agentic AI

Consumers often find the technical language used by financial services providers inconsistent and impossible to understand. This creates the impression that the industry lacks transparency and good governance. Decisions made by financial institutions about big, life-changing products can feel unfair.

Kore proposes tackling the sector's language challenges by accelerating the development of WikiKore, the world's first digital encyclopaedia of financial products and services based on a standardised taxonomy. The platform will harness the power of AI and machine learning, enabling it to analyse trends, deliver accurate forecasts and make proactive recommendations.

The WikiKore platform, whose content is kept up to date through a combination of AI and global experts from leading financial services firms, compiles technical terminology, metrics and process elements into logical subsets. Contributors include some of the most prominent financial institutions in the UK. Prior to its soft launch in 2023, WikiKore attracted the support of Innovate UK with three grants. Earlier this year, the Financial Conduct Authority onboarded WikiKore into its selective "Innovation Pathways" programme, an initiative involving the United Kingdom Accreditation Service (UKAS) as an observer and the National Center for Innovation in Data (NICD).

The WikiKore project is led by the award-winning team at?Kore Labs, a business described by the organisers of Money 20/20 in June 2024 as "one of Europe's top six startups that are poised to transform the world of money." Kore Labs is led by Founder and CEO Sabrina Del Prete, who has appeared on the 'Innovate Finance Women in FinTech Powerlist' every year since 2020 and was crowned EISA/Octopus Entrepreneur of the Year 2023\.

WikiKore sits alongside Kore Lab's groundbreaking product management and governance platform, KorePRM - the first ever SaaS solution for end-to-end digital product management in financial services.

Kore is proposing a prototype technology service: Wikikore Agentic AI. This will support our target users - employees with financial services providers - in standardising complex financial language.

Kore has identified that users often create their own taxonomy features and data options. This exacerbates the problem of inconsistent and hard-to-understand language.

This project will move WikiKore from using AI for classification (of financial product features), through generation (prediction of user needs and matching features to products), to a point where the AI/ML embedded in WikiKore can plan and reason in more abstract environments (such as time-series). This advanced analysis capability represents the next era of AI/ML capabilities to 2030\.